Evaluating nature based strategies in rural landscapes for managing low flows and stream temperatures

Recent years have seen an increasing interest in alternative, nature based (as opposed to traditional engineering) solutions (NBS) for risk prevention from extreme hydrometeorological events. Such NBS are gaining momentum internationally and range from local storage ponds to
entire river restoration projects, though key efforts typically involve efforts to slow or temporarily store flood water in the uplands. While there is a need for wider application-orientated frameworks for effective NBS planning, current knowledge is primarily based on isolated design strategies used at small scale sites. In addition, the urgent development of appropriate funding mechanisms lacks further scientific evidence on the multi-beneficial nature of NBS.
This study will explore NBS strategies for mitigating low flows and increased water temperatures, which are predicted under future climate projections with prolonged warm and dry periods. By affecting the time-scales of water retention in different parts of the landscape, NBS has the
potential to substantially impact on recharge, subsurface storage and flow pathways, which in turn have implications for e.g. water quality and temperature. As such, when designed in a more holistic framework, NBS can contribute to mitigating the impacts of climate change, and can be used to the benefit of (industry) end-users who rely on water quantity, quality and temperature standards. This includes the multi billion pound (CASE partner) distillery industry.
The project will contribute to the knowledge on multi-purpose functioning and the placement of different NBS and provide a framework for integrated NBS design in the uplands. It addresses key deficiencies in the understanding of NBS impacts on recharge (and surface water ground water interactions) that could be beneficial to the full flow regime spectrum, including low flows; how this relates to landscape attributes; how these impacts affect stream temperatures/water quality; and how integrated NBS function to affect hydrological processes at the catchment scale.